'Mental Models of the Organisation of Scholarly Information Across the Academy: Disciplinary Similarities and Differences

This studentship aims to develop understanding of the cultural and organisational differences that inform library resource discovery for academic disciplines. It addresses the following key research questions:

How do researchers' mental models of the organisation of existing knowledge in their field vary across disciplines?
How does this impact upon their approach to discovering collection items?
How might this knowledge inform the development of library search and discovery interfaces?